Using Analytics to Automatically generate Fleet Efficiency Recommendations from Telematics Data

"In 2016 the UK road freight industry spent £5.4 billion on fuel and released around 18.7 million tonnes carbon dioxide into the atmosphere. By improving vehicle efficiency there is significant scope to reduce emissions whilst simultaneously saving fleets money. Unfortunately, optimising a fleet is a complex challenge and most commercial transport companies struggle to achieve this.

Unlike consumer cars, commercial vehicles can be optimised for their exact use-cases. Each efficiency solution behaves differently on different vehicles and in different operations. Consequently no one-size-fits-all approach to optimisation is possible and this extreme complexity has resulted in inefficient commercial vehicles on UK roads.

To solve this problem Dynamon is developing a big data analytics service to identify optimum areas of efficiency improvement for transport companies. Dynamon presents this information on a simple and accessible webpage which demonstrates how much money these improvements can potentially save transport companies.

Based on Dynamon's current analysis of 56 million km of vehicle data, the largest opportunities for improved efficiency, in commercial vehicles, come from improved aerodynamics, weight reduction and improved tyre performance. This is applicable for both fossil fuelled and electric vehicles.

Dynamon is currently supported by an Innovate UK OLEV project to provide efficiency recommendations to fleets for improved aerodynamics.

The first objective of this project is to expand Dynamon's functionality to recommend efficiencies from improved tyre performance and reduced vehicle weight. The second objective of this project is to develop a benchmarking service enabling fleets to compare their performance within their industry sector to incentivise improved efficiency.

Initial trials of Dynamon's current capability by leading UK transport companies has identified significant fuel cost and emissions savings - which they are now pursuing. There is currently no service that incentivises fleets to improve efficiency from benchmarking and then demonstrates to them how to achieve it. This project will accelerate the development of this service."